Liverpool John Moores University and CAL Trading (UK) Limited

To create 'Guardian-AI', a real time tracking and mapping system that will monitor the current position of emergency first responders within hazardous indoor environments (subject to fire, smoke, water and physical obstacles) and relay their position back to a central command unit.